Quantum Powered Sensemaking of People and Places

The Opportunity: Demonstrate a prototype quantum computing solution to an intractable problem important to both commerce and national security

This opportunity leverages the potential of quantum computing to discover correlations between people and places that empower confident decision-making for national security and commercial applications. The underlying general problem, maximum clique (MaxClique), is one of the most studied and important computationally complex problems for government and industry. Yet solutions remain elusive; the problem remains intractable on classical computers. Our solution demonstrates four prototype use cases that combine 1) the power of high quality geolocation and mobile ad tech data, with 2) the advantages of quantum computing, and 3) sensemaking visualisation tools.

The Approach: Big data sensemaking, powered by quantum computing

Rigetti UK and Atreides are teaming to deliver a quantum-enabled solution to the MaxClique data intelligence problem. Rigetti UK is a full-stack quantum computing company solving humanity's most important and pressing problems. Atreides is a UK data-intelligence provider accelerating the world's transition to applied data intelligence by making it easy, honest and intuitive. Our team will apply the power of Rigetti's hardware and experience in quantum approximation optimisation algorithms (QAOA) and Quantum Machine Learning (QML) to the data from Atreides' geolocation and mobile ad tech data-intelligence platform, Caseri, to uncover the most highly correlated relationships between people and places to understand and visually predict human behaviour.

Our approach leverages quantum computing to solve for MaxClique---the most highly correlated cliques or groups of people and places---in geolocation and mobile ad tech data to provide high-confidence sensemaking visuals that answer these questions. We will then use QML to see the evolution of the graph, and from this predict future links between groups and places.

Innovation and Benefits:

Quantum computers process information in a fundamentally different way---solving problems
simultaneously instead of sequentially---allowing them, when scaled, to tackle computationally
complex problems at unprecedented speed. Quantum algorithms offer analysis capabilities to mitigate
decision-making risks. Applying these tools to geolocation and mobile ad tech data will enhance
activity based intelligence capabilities while pursuing Quantum Advantage (QA)---the point at which
quantum computing outpaces classical computing for practical problems.

Like GPS, this quantum-analysed data visualisation is dual-use for defence and industry, offering powerful, far-reaching impact across business sectors. Users gain meaningful insights for actuarial risk exposure, network topology optimization, contact tracing, and disaster relief logistics, expanding the market for Atreides's services and creating demand for Rigetti's UK-based quantum computers.